The effects of dynamical interactions in star clusters on planetary systems

Most stars form in dense groups where interactions with other stars are common. Furthermore, planets form at the same time as stars, and so any dynamical interaction a star undergoes is likely to affect planet formation. In this PhD, Emma Daffern-Powell is simulating the effects of stellar interactions on fledgling planetary systems. She will begin by determining whether the Solar System can capture a planet from another star, before looking at the general effects of the star-formation environment on a population of planets. Emma will then look at the effects of binary stars on planets, where the perturbative effects come from the stellar companion as well as passing stars.